BIM consultancy innovation

To evaluate making an online project collaboration service operate effectively for supporting Building Information Modelling (BIM) projects and the associated COBIE information sharing standard for Infrastructure and Construction projects. The intention is to evaluate against BIM criteria and to provide scope and design towards a development project.